Triumph Universal Software Platform (TU-SoP)

Triumph motorcycles are world renowned for their distinctive feel, style, character and high refinement levels. This competence requires a sophisticated software and control platform capable of managing and regulating the propulsion system.

The project aims is to establish a Triumph electric motorcycle Gen2 software platform and a UK-based 'production ready' supply chain for the primary EV subsystems. Demonstrating progress toward full ISO26262 compliance is a crucial step in enabling Triumph to introduce eMC products to the market.

Triumph will showcase the project outcomes at CENEX-LCV2025, presenting the TU-SoP concept alongside a motorcycle demonstrator and compatible components from UK suppliers.